Transferability measures for transfer learning in chemistry

Transferability Measures (TMs) are statistical measures that predict the success of Transfer Learning (TL). TL is the process of using information gained from one domain and applying it to another task in Machine Learning (ML). Chemistry represents a challenging use-case of TL, and of TMs, because of the resource (computational or experimental) cost involved in extracting features and labels, necessitating a reliance on the low-data regime in many cases. This thesis project investigates TMs for predicting the success of TL models as applied to tasks in the domain of chemistry. TMs are useful because they allow practitioners to anticipate the success of TL before the TL model is fine-tuned on training data and evaluated on test data. In the literature, such metrics have been developed and validated for Pre-Trained Models (PTMs) and data in the domains of unsupervised learning, image classification and natural language processing. Firstly, analytical measures will be investigated through the framework of information theory, applying statistical metrics such as evidence, Evidence Lower Bound (ELBO) and Kullback-Leibler Divergence (KLD) to compare the source and target domains and produce a measure that correlates well with the target domain test accuracy, while remaining computationally fast. These measures will be developed first for traditional Deep Neural Networks (DNNs), including Graph Neural Networks (GNNs) and text-based models such as transformers. Secondly, these measures will be empirically validated on a set of source and target model-data pairings and compared to other TMs from the literature. This will be done by training open-source PTMs on literature data by fine-tuning and comparing the TL model accuracies with those predicted by the TM before training. Once validated, these measures can be used to select the optimal PTM for a given target task or to compare the 'hardness' of different target tasks. This will align with the goals of the ART-AI (Accountable, Responsible and Transparent Artificial Intelligence) CDT by providing ML researchers in chemistry with a tool to transparently select the best pairing of data and models in TL, giving them agency to accept accountability for their choice of methodology and avoiding exhaustive evaluation of PTMs, therefore using computational resources responsibly.